City University London and Evalucom Consulting Limited

To develop Care-V-Book, an innovative and digital care visitor book with which to collect, analyze and visualize care service visitor experiences , in order to improve the quality of care services.